Expressive Performance Rendering for Music Generation Systems

"Expressive Performance Rendering refers to the task of automatically assigning performance parameters (e.g. velocity, micro-timing, pedal use or bowing types) to MIDI scores to make the resulting synthesized audio approach a natural sounding performance.
Expanding existing work towards a generic style-aware model that analyses a multi-track score as a whole and predicts performance parameters in a single step is a crucial step towards a fully-automatic composition pipeline. This project ranges from an assessment of the generalisation capabilities of existing methods to advancing the state of the art using contemporary data-driven approaches, including sequence-aware deep neural networks."